Driving growth and prosperity through 'Design Strategy, Design Futures and Design Driven Innovation'

How does the subconscious use of objects drive value creation for the user ? My research interests concern the potential of design to shape the strategic development of new products and services - in particular, the relationship between the development process, the user and the resultant end-product
(or service) - leading to a viable outcome or identifying conceptual directions for product development. I have a keen interest in the front-end development process, and opportunities for employing design to build long-term strategies for organisations ensuring their growth and prosperity. A key area of focus is through consideration of the visceral, behavioural and reflective levels of product design and services - visceral responses concerning visual stimulus, behavioural responses exploring product use, and reflective design interrogating product semantics. To emphasise, such reflective consideration teamed with end user expectations have remained and continue to be at the core of my creative and technological ideations. My preferred research theme of choice for the PhD is 'design strategy, design futures and design-driven innovation (Verganti, 2009; Brown, 2009)' as my work demonstrates exploration of such topics. In addition, individual research interests consider how strategy could benefit technology for the creative industries, and I wish to explore how innovation could improve manufacturing processes.